Flexible Organic X-ray Image Sensor for Healthcare (FOXISH)

The FOXISH project looks into making low cost, light weight and robust digital flat panel X-ray detectors by replacing CR, analogue films and glass based digital X-ray flat panel detectors. The digital X-ray flat panel detectors made with amorphous silicon backplanes on glass will be replaced with organic thin film transistor arrays on low cost plastic substrates and the amorphous silicon photodiode will be replaced with an organic photodiode in order to make a low cost, light weight and robust digital X-ray detector that can be used in mobile X-ray flat panel detector units. If successful the X-ray flat panel detectors can revolutionize the healthcare services in resource poor locations in China through the availability of affordable early diagnosis and prevention.